EIC IF preliminary - EIC Detector R&D

We are applying for access of the University of Oxford group to the bridging funds awarded to the UK ePIC collaboration until funds from the UKRI infrastructure fund are available.